Regional approach to climate action in the creative sector

SAIL's vision is to collaborate with the cultural & creative industries in the Leeds City Region to create a zero carbon/ zero waste future for the sector. While there are initiatives happening at a national level, SAIL's USP is to amplify and implement these frameworks, and enable action at a regional level by providing localised support & impactful solutions. We have developed our support for cultural organisations in the region, we now wish to develop a model to support our thriving creative industry with what it needs in order to meet local and national net zero commitments. With SAIL's support, we can ensure the sector is primed and ready to thrive in a green economy. Our social innovation is to build a shareable, scalable model that compliments national activities, and that other regions can adopt.